Solar Powered Electric-Bike Charge Station (SPEBCS)

Agile Impressions (AI) is a social enterprise intent on making e-mobility accessible to all by
integrating the latest innovations in vehicle and charging technologies with alternative
revenue models to lessen the upfront costs typically associated with e-mobility.
A viable alternative to cars on account of longer journey capabilities and lack of physical
exertion required, electric bikes (e-bikes) offer a promising low carbon travel option.
However, as with electric cars, usage is subject to charging station access, currently
underdeveloped in the UK. E-bikes, generally fitted with detachable batteries, normally offer a
range of 20-50km.
AI has developed a prototype design for a solar powered e-bike charge station (SPEBCS) that
can be installed at public/commercial premises to provide cyclists with a convenient means of
charging, displacing the need for cyclists to carry their own charger with them as they travel.
SPEBCS allows cyclists to receive a newly charged battery upon deposit of their ‘used’
battery, preventing charging requirements from hampering on-the-go cyclists.
The two-tiered unit holds 12 battery capsules on each tier, with charging leads on the upper.
When charged, batters are released to the lower tier ready for collection. SPEBCS draws
power from photovoltaic cells on rotation to maximise radiation capture and generation
potential, ensuring e-bikes maximise their carbon savings. The unit’s outer case displays
advertising content in prime locations, offering an additional revenue stream.
AI exploits maturing battery technology, public support for e-mobility and sharing economy
business models to devise an attractive proposition for cyclists, investors and channels to
market.
Successful deployment requires coordination among stakeholders and detailed market
research. This study’s objective is to prove our value proposition, qualify technical feasibility,
and produce a technology development plan prior to securing Proof-of-Concept funding